Post-transcriptional regulators and partners of ERFVII transcription factors in angiosperms

ERFVII transcription factors are regulatory hubs for plant development and metabolism. Their structure, DNA binding ability, protein partnership and stability/activity in response to environmental cues remains largely unknown. Yuming's project will fill this knowledge gap.

- Understanding the rules of life
- Bioscience for sustainable agriculture and food